University of Essex And Sanctuary Personnel Limited

To develop a system to process various types of complex data, analysing and integrating the information, with intelligent visualisation tools to facilitate interpretation and understanding.